Biodegradable Antibacterial Nanoparticles: The Next Generation of Antibiotics

Nosocomial infections caused by multidrug-resistant microorganisms such as MRSA and P.aeruginosa are observed frequently in hospital settings; resulting in serious public health problems. The most pressing concern is that they are becoming resistant to almost all antibiotics available at the present time. Nanomedicine offers new possibilities including fewer side effects, minimal damages to human cells, and lower drug concentrations and stability for a longer period. However, despite this significant potential, the translation of
nanoparticles to clinical practice is limited by their non-biodegradable nature and long-term toxicity. Hence antimicrobial biodegradable nanoparticles of polyesters and magnesium are an attractive proposition. Initial research from LIG Biowise has demonstrated the feasibility of a new technique that can generate these nanoparticles using picosecond laser ablation.